The University of Essex and Eckersley O'Callaghan Limited KTP 24_25 R4

To build and integrate a bespoke multi-modal AI tool for the automation of façade engineering design workflows, based on a catalogue of previous project data.